Arabic in a global diaspora -maintenance of and provisions for Arabic in Manchester, UK

This project takes an ethno-linguistic approach to mapping the linguistically and culturally diverse Arabic speaking community in Manchester in terms of language practices, maintenance and provisions, taking into account practices led by the community and public service providers.
Recent tensions around 'Brexit', the outcome of the US presidential election and the refugee crisis in Europe have added to growing suspicion and discomfort in public discourse about the conspicuous presence of Arab communities. The community's growth and internal diversity pose new challenges to public services and policy in terms of language provisions, and to the community itself. Local Arabic supplementary schools - community-based institutions teaching Arabic - and community associations such as 'Rethink Rebuild Society' make efforts to adjust to the new environment while maintaining heritage. The rising demand for interpreting and translations indicates the community's needs, while creating opportunities for people with language skills.

This study seeks to answer the following questions:

How do public sector agencies respond to the language needs of Manchester's Arabic speaking community? How aware are public institutions of the presence and diversity of the community? What tools do public agencies have to identify and measure language needs? What difficulties do they face? What knowledge about Arabic do public agencies require to effectively manage their engagement with the local community?
How does Manchester's Arabic speaking community organise its needs? What efforts does the community make to maintain language? Are Manchester's Arabic supplementary schools divided by 'national background' groups, or do immigrants of diverse Arabic speaking backgrounds congregate around shared community institutions to constitute a language community in situ? What is the attitude of speakers of Arabic toward cross-dialect communication?

What role does Arabic play in the commercial sector? What is the economic value of Arabic in marketing and branding, training and recruiting workforce?